Tudor Partbooks: the manuscript legacies of John Sadler, John Baldwin and their antecedents

'Tudor Partbooks' has two main objectives: to transform public and scholarly access to Tudor musical sources from the 1520s to the 1580s, particularly through the publication of restored and reconstructed facsimiles of key manuscripts; and to advance our understanding of this corpus of manuscripts and their palaeographical and contextual interrelationships by answering a number of key research questions that can only be addressed with the exceptional document access created by this project. Achieving these objectives is predicated upon digitization of the English polyphonic sources from the lifetimes of Henry VIII and his daughter Elizabeth I. The manuscripts to be investigated include: early sixteenth-century choirbooks (already digitized); Henrician partbook sets Forrest-Heyther, Royal Appendix 45-8 and Peterhouse; and the Edwardian sets Lumley and Wanley. But the central witnesses are a cluster of Elizabethan sets copied between the 1560s and the 1580s: Baldwin, Dow, Gyffard, Hamond and Sadler.

These partbooks are the dominant witnesses to the Tudor polyphonic tradition, but were copied several decades after many of the works they preserve had been composed, raising doubt as to their reliability as witnesses of earlier practices. Tudor Partbooks will analyse data from across the sixteenth century in order to provide objective evidence with which to address this question. The creation of a comprehensive bank of digital images will enable this to be undertaken through an investigation into notational syntax from the 1500s to the 1580s, alongside a detailed and methodologically consistent study of the manuscripts themselves.

Tudor Partbooks will achieve its principal objectives through a range of publications which will in turn fulfil a wider range of secondary aims, exploiting the potential of both digital and print formats. Online publication of digital images at the Digital Image Archive of Medieval Music (www.diamm.ac.uk) will give free public access to all the primary sources; two facsimile editions will deploy the research team's technical expertise (in the digital restoration of the badly corroded Sadler partbooks), and its experience in the reconstruction of incomplete polyphony (through the collaborative creation of a replacement Tenor book for the Baldwin partbooks); further outputs will include a PhD thesis on Tudor scribal practices, two editions of early sixteenth-century polyphony, a collaborative book on methodologies and principles of polyphonic reconstruction, contextual studies of Tudor manuscript culture, detailed source studies, and online dissemination of project findings (a VLE on notation, podcasts on digital restoration, and additional materials prepared for the reconstruction workshops).

The project team have secured the collaboration of the British Library and the Bodleian Library, the major holders of manuscripts relevant to this project as Project Partners, and of DIAMM for digitization of sources outside major institutional repositories. All images will be delivered online through diamm.ac.uk without additional cost to this project. The British Academy and the Oundle International Festival have also consented to join as Project Partners; the internationally-acclaimed vocal ensemble Stile Antico will act as project collaborators.

Potential impact
Among the public, the most direct beneficiaries will be those with interests in choral singing, consort and early music. Many choirs and amateur consorts have developed expertise in performing Renaissance music and, while critical editions will continue to be the mainstay of these choirs' repertories, the favourable reception of DIAMM's printed facsimiles (Dow, Eton and the Byrd Masses) among non-academic audiences demonstrates the wide appeal of the unmediated experience of singing and playing from original sources, as well as the industry of some users in creating editions of the complete content of the Dow Partbooks, shared online through the Choral Public Domain Library. The publication of the Sadler and Baldwin partbooks will exponentially increase the range and quantity of such materials; the provision of freely-available online images, with up-to-date bibliographical and descriptive information will further enrich the experience of non-academic users. An online exhibition of the activities involved in recovering these lost works from pre-photography conservation to print will create a connection between the original book and the publications. We thereby seek to draw lay audiences into the process, not just the outcomes, of research. Exhibitions of Manuscripts from the project will take place at Christ Church, the Bodleian Library and British Library.

Alongside this wider cultural enrichment, 'Tudor Partbooks' will exploit the topographical appeal of the Sadler partbooks to increase public understanding of Tudor music sources and their creators. In tandem with local arts agencies and festivals, 'Tudor Partbooks' will sponsor public encounters that focus upon the project's two homes in Oxford and Newcastle-Gateshead, and upon the places where John Sadler worked (Fotheringhay and Oundle, Northamptonshire). These will include master classes with 'live' demonstrations of singing from partbooks, concerts using the Sadler facsimiles, and opportunities for students to sing alongside professionals. The target year for this activity is 2015, coinciding with the birth date of John Sheppard, whose motet Inclina Domine is one of the most urgent candidates for digital restoration.

The technical process of digital restoration will form a third area of cultural enrichment, in drawing public attention to conservation issues and the potential for modern digital processes to persuade seemingly irredeemable documents to reveal their secrets. Many manuscript sources - not just music sources - are neglected because of illegibility resulting from fading, over-writing or ink corrosion. By disseminating the techniques of digital restoration that will be practised and refined during this project (through workshops and podcasts) we hope to stimulate public engagement with sources that have hitherto been designated unreadable and raise awareness of the potential value of unnoticed artefacts. Although unlikely (and therefore not included as a project outcome), such raised public awareness might conceivably lead to the re-discovery of other lost works.